Traffic Management sensor development

This project aims to develop a less costly reliable radar sensor for highway traffic
management. It will examine the components of the current Navtech radar used for this
purpose and will seek to invent alternatives that cost less.